PrivacyEye: Controlling Harmful Multimedia Sharing Among Children

PrivacyEye is an innovative cybersecurity initiative developing advanced protective technology to tackle the critical challenge of harmful multimedia sharing among children. In today's digital landscape where children frequently engage in unsupervised video creation and communication, PrivacyEye responds to the urgent need for proactive safety measures that traditional content filters cannot provide. Unlike reactive solutions that filter content after creation, PrivacyEye introduces an innovative approach by integrating directly with the operating system and video platform to analyse live camera feeds using on-device artificial intelligence.

PrivacyEye utilises computer vision to conduct real-time detection and masking of sensitive content during video recording or streaming, including automatic masking of exposed body parts or inappropriate visuals before any media is shared or stored. By processing data locally on the user's device without cloud dependency, PrivacyEye ensures full compliance with privacy policies like GDPR while eliminating data vulnerability risks. PrivacyEye tackles important challenges with machine learning models designed for devices with limited resources. It uses smart methods to train these models while keeping privacy safe and making decisions clear. This capability enables PrivacyEye to take immediate actions, such as preventing video transmission during detected risks and alerting guardians, all while maintaining seamless user experiences.

Additionally, PrivacyEye provides significant societal advantages. It actively addresses the concerning escalation of self-generated child exploitation content by proactively intercepting risks at their source, thereby reducing opportunities for cyberbullying, grooming, and unauthorised image sharing. The project promotes digital well-being by empowering parents with intuitive dashboards and real-time alerts, while educational institutions benefit from integrated safeguarding features for virtual classrooms. Its lightweight architecture ensures accessibility across diverse social and economic backgrounds, addressing disparities in online safety.

By promoting transparency, trust, and ethical data practices, PrivacyEye aims to be a reliable partner for parents, schools, and child protection organisations committed to safeguarding children in the digital age. Through ongoing feedback and continuous improvement, PrivacyEye is dedicated to evolving its platform to meet users' needs and contribute positively to enhancing child online safety.